Airway basal cell homeostasis and regulator dysfunction in cancer formation

Context

Lung cancer is the leading cause of cancer-related death worldwide and treatment options remain limited. Although screening programmes are helping detect cancers earlier, many people diagnosed at the earliest stage still do not survive beyond five years. This highlights the need to stop cancer from developing in the first place.

Lung squamous cell cancers (LUSC) account for around 30% of all lung cancers and are preceded by detectable histopathological abnormalities in the airway, known as pre-invasive lesions. These arise from basal cells - the progenitor cells of the airway - that harbour mutations caused by carcinogens, such as tobacco. Some mutations cause cells to be ‘fitter’ and outcompete neighbouring cells forming dominant clones. These clones create a ‘field’ of cells prone to cancer formation that can become pre-invasive lesions and eventually develop into invasive cancer. However, this trajectory is not fixed: pre-invasive lesions can regress, highlighting a window of opportunity for effective pre-cancer interception.

Challenge the project addresses

This project aims to address which mutations cause the very first step in basal cells’ trajectory to clone expansion and dominance. To answer this question, researchers until now have focused on what mutations exist in pre-invasive lesions (in humans and animals) and tried to discern which mutations were important in cancer formation. However, at this point, pre-invasive lesions can have over 10,000 mutations and disentangling the key mutational hits from incidental ones is challenging.

Instead, I aim to create a model of the airway in the laboratory (“in vitro”) and give each basal cell one of 19,000 mutations using a novel approach called pooled CRISPR screening. I will let these cells compete with one another and determine, in an unbiased manner, which mutations initiate that first step towards clonal expansion. I will then assess why those mutations give the cells advantage (“functional assessment”). Finally, and perhaps most importantly, I will trial therapeutics that have known safety profiles in humans and are FDA-approved (ready for use) to try to reverse that clonal expansion.

Aims and Objectives

To fulfil my aims of understanding early steps of basal cell dysfunction and trying to reverse this, I have the following objectives:

1. Optimise an in vitro model recapitulating airway basal cell competition

2. Perform whole-genome pooled CRISPR screening to identify regulators of basal cell clonal dominance

3. Validate and functionally interrogate candidate genes in primary cells, and identify therapeutic vulnerabilities

Potential applications and benefits

This research will generate a comprehensive database of the mutations that drive clonal expansion in the airway. By integrating these data with existing studies of pre-invasive lesions, it will be possible to map which genetic changes are critical at specific stages in the development of LUSC. Significantly, the project will also identify, for the first time, potential therapeutic targets for intercepting LUSC before it becomes invasive, paving the way for further testing in animal models and ultimately in patients. Beyond lung cancer, these insights may also shed light on the earliest steps of cancer development in other tissues with similar cellular origins, offering wider benefits for cancer prevention.